How does the gendered, racialised, and classed identity of Britain shape Britain's behaviour as an actor in the space sector?

Barriers for entry to the space sector have lowered for states and private entities, meaning that while space was previously an exclusive club that only a handful of state actors could access, it is now a domain that is becoming increasingly commercialised, securitised, and contested (House of Commons 2021). The UK government recognises that space plays an increasingly important role in everyday life and defence, and as such, formalises its role in space via policy documents.

Much of the research on state behaviour in space focuses on securitising space, citing concern that space will become a domain for war and war preparedness (Townsend 2020). The role of gender, race, and class as a tool in discursively producing the image of a state actor in space has not yet been studied. Consequently, our policy regarding space is being shaped by the norms of gender, race, and class in ways that we do not yet understand and we risk embedding behaviours that may have negative consequences into our actions in space.

My PhD is an interdisciplinary project that utilises a discourse analysis of UK government policy documents to understand how the gendered, racialised, and classed identity of Britain shapes Britain's behaviour as an actor in space.

Research Questions:
Primary question: How does the gendered, racialised, and classed identity of Britain as represented in UK policy documents shape Britain's behaviour as an actor in the space sector?

Sub questions:
What systems of oppression intersect with gender, and how have these systems shaped state behaviour?
How might a gendered, racialised, and classed actor act in space?

By asking how gender, race, and class discursively produce British identity as an actor in space, I address the issue of gender as a construct and power relation that is overlooked by security studies and liberal feminism. My inclusion of race and gender builds upon intersectionality theory by viewing these identities as not as discrete, but understands the gendered, racialised, and classed identity of Britain as systematically related and more than the sum of its parts.

My research question will be answered via a critical discourse analysis of UK Space strategy, defence, and security policy documents published since 1952, the year that the UK launched its first space programme. The data sets will be selected via criteria, including the significance of the policy to the publishing government, the context of publication, and the number of times the policy paper has been cited. My discourse analysis will be guided by a research framework and conceptual approach created through engagement with existing research across the fields of gender studies, security studies, public policy, and international relations.

This may be supported by qualitative research in the form of up to 15 semi-structured interviews with policy professionals across the UK space, defence, and security sectors. These interviews are dependent on approvals.